Personal Inertial Navigation Sensor Evaluation

Our project uses the expertise of the World-famous National Physical Laboratory to transform our life saving personal inertial navigation products, helping them to protect the emergency services and people operating in hazardous subsea environments. The same technology forms the basis of a range of 'pro-sumer' diving products for leisure and commercial use.